The University of Keele and Arribada Initiative C I C KTP 23_24 R5

To develop a miniature, lightweight (5g), low-cost, open-source ARGOS/Kinéis compatible satellite tracker suitable for global bird tracking for conservation and research communities. The partnership aims to support a transfer of specialists' academic expertise and knowledge about bird behaviour, physiology and ecology into the business throughout the whole product development process.